Novel Fluorophore synthesis for biological imaging applications

The project involves the synthesis of novel fluorophores based on a triphenylene core and how changes to the functional groups present on the molecules will affect the properties exhibited. The project will also go onto exploring the different applications of the compounds and how they can be utilised as a detection tool in imaging applications. For example, by conjugating fluorophores to a biological entity such as an antibody, microscopy can be used to visualise the fluorescence emitted when the antibody is bound to a target protein. This can be done using a fluorescence, multi-photon or confocal microscope. The project will also explore how the use of transition metals incorporating into the fluorophores will change the photophysical properties of the material.